The evolution of star-forming galaxies with the WEAVE-LOFAR survey

The WEAVE-LOFAR survey is spending five years from 2021 obtaining more than a million spectra of sources identified in the LOFAR Two-metre Sky Survey (LoTSS) using the new William Herschel Telescope Enhanced Area Velocity Explorer (WEAVE) instrument. Marina's doctorate is focussed on preparing for, and the scientific exploitation of WEAVE-LOFAR in the field of star forming galaxies and active galactic nuclei.